Valuing Design and Innovation in Built Heritage : Exploratory Conversations

This project seeks to investigate the value of design and innovation through a set of managed dialogues between three key sets of stakeholders who together influence the use and value of design in the context of built environment heritage. These conversations between academics, design SMEs and the national heritage agencies will provide opportunities to narrate accounts of how design focussed SMEs have been able or inhibited from engaging with innovation in relation to heritage, how those agencies which influence regulation and governance are engaging with design sector, and how together they understand the role and value of design in relation to heritage.

Our starting point is that while design is widely recognised in novel urban forms (buildings, public spaces etc) that meet future needs, it is less well recognised in conserving selected heritage that integrates with new and extended places. Still less attention has been given to opportunities for innovation to make the vast majority of the existing urban fabric smarter for the future. By bringing together those involved in valuing heritage and design into directed conversation, this project will not only highlight stories of success where design SMEs have been able to create value but also provide a deeper understanding of some of the constraints which hold back others from achieving such success.

Potential impact
Initially, the primary beneficiaries will be those partners directly involved in the project. For example, the SMEs involved will have the opportunity to become part of a cutting edge network, with access to the latest thinking in their area, as well as developing personal contacts and a wider understanding of the sector, which could help them to build research and development capacity. By exploring innovative and imaginative ways in which small design businesses are working in relation to built heritage, and by engaging a wider range of design businesses, we expect that a stronger understanding of how to support SMEs to contribute design to innovation.

Co-learning across organisations and facilitated learning between sectors and actors will encourage and identify new ways in which design and innovation can be encouraged and used in relation to built heritage. Historic Scotland details its benefits in the letter of support, recognising that a dialogue of this nature will add value to their work.

Research beneficiaries will also include policy-makers (particularly those with involvement in conservation and heritage, but also more widely in stimulating design in innovation within SMEs) at national and local scale. Outcomes in this area will be specifically fed back through the wider existing networks within Historic Scotland and through the Institute for Future Cities.

The academic impacts expected include enhanced understandings of how approaches to design and creativity present in other sectors can be used in relation to built heritage and built environment, and contributions to the research agenda of the AHRC in supporting more effective engagement between academics and businesses.